Single Photon Infrared Imaging, Detection and Ranging (SPIDAR)

This project will develop novel range finding and 3D imaging systems which will be used for driver assistance and the autonomous vehicles of the future. The cameras are based on detecting single photons (light particles) in the infra-red region of the electromagnetic spectrum. Depth information is gained by measuring the time of flight of the photons from the illuminating laser, to the object and back to the photon detector in the camera with sub-nanosecond precision. By detecting single photons, the faintest possible light signals, we will realise cameras that can 'see' further than the 3D cameras available today.